Metadvice Lipid Management AI application for doctors to manage patients at risk for developing heart disease

A recent report on AI in the NHS highlighted the importance of AI to advance effectiveness with which doctors make decisions (AHSN, 2018). While many novel applications of AI have moved forward to support the NHS's 1500 pathologists and 3000 radiologists in interpreting clinical images, we believe in an even bigger impact of aiding the more than 40,000 GPs to utilise AI for the benefit of millions of patients.

Metadvice is a digital health technology that uses AI tools, notably "neural networks' to mimic certain functions of the human brain. We are applying AI to a major disease burden, cardiovascular disease (CVD), which includes heart attacks, strokes, and congestive heart failure, and has massive implications for the NHS, costing billions of pounds in mis-managed care. A major risk factor for CVD is uncontrolled high lipids (fats, cholesterol) in the blood. Yet up to 50% of patients who develop CVD have consistently elevated and poorly managed lipids despite standard therapy such as statins, and are at high risk of severe events such as stroke (Ray, 2017). Part of this shortfall is due to low personalisation of therapies, and patients' poor understanding of benefits and adherence to therapy. Many are cared for by GPs who struggle to keep up-to-date with rapidly changing clinical guidelines and drug treatment options, amongst a major workforce shortage and a constant barrage of new information.

Metadvice (1) provides doctors with information about elevated risks, (2) helps select correct individualised therapies, (3) provides evidence and support of clinical recommendations, and (4) allows doctors to 'be present with' the patient, rather than engage with the complex medical record on their computer.

This 12 month project will develop and refine Metadvice's 'AI engine' that powers the clinical interface and connects with the electronic medical record containing patient history, for high lipid management. We are partnering with GP practices in Lambeth, South London to extract relevant new information with the aim of providing unique insights for identifying high lipids earlier and more effectively, to enable better diagnosis and treatment of CVDs. Refinement of a user-friendly clinical interface for doctors will show the 'patient journey' over time, and displays risks and treatment options based on deep knowledge of the individual patient. Our early work has been greeted enthusiastically by GPs who have commented that no similar clinical decision tool exists, and are excited at the possibility of utilising our technology.